Wall-crawling nuclear robot for remote inspection, swabbing and sampling of legacy boilers and reactor building hangers.

Wall-crawling nuclear robot for remote inspection, swabbing and sampling of legacy boilers and reactor building hangers.